Using genomics technologies to determine the mechanism of resistance to phytophthora root rot in raspberry for future breeding applications to raspberry and other crops

In the Northern Hemisphere with damper conditions, Phytophthora root rot is causing a rapid decline in raspberry plantations grown in soil and also greatly decreasing the life span of production of raspberries grown in substrate with negative environmental consequenses.
Plant based resistance is the only way forward and limited material exists that consistently withstands infection with little/no symptom production. The development of gene based techniques offers an opportunity to identify genes that have a significant role in this plant-pathogen interaction to determine the mechanisms of resistance and develop novel strategies of protection including breeding. How both resistant and susceptible varieties respond at the level of gene expression and how the pathogen responds to the differing phenotypes will identify gene markers and allow strategies for control to be developed.